NI_Skarns and Contact Aureoles - Reservoirs of metals and heat (SCAR)

Transition to a low-carbon future requires technologies based on critical metals and sustainable energy production. Geological systems associated with convergent plate boundaries host considerable amounts of mineral resources and significant geothermal energy potential, both controlled by super-hot (>350C) fluids at depth. The development of supercritical geothermal resources is a global challenge that cannot be solved by a single country alone. The SCAR project will bring together leading research groups in metallogenesis and mineral extraction (British Geological Survey and Mexican Gold Corp) and geothermal systems (Autonomous University of Mexico, University of Michoacana and the Italian National Research Council) to evaluate the inter-dependency between super-hot fluids, mobilisation and distribution of critical metals (Te, Bi and In) and heat flow. We propose a collaboration focussed on the Tatatila-Las Minas Cu-Au deposit (in the Trans Mexican Volcanic Belt) which can provide data essential for modelling the potential and efficiency of simultaneous extraction of metals and energy from super-hot geothermal systems. A UK-Mexico collaboration aligns well with UK Government initiatives of setting up new partnerships to boost sustainable economies. Dr Alicja Lacinska, lead proposer of SCAR, is a New Investigator whose ambition is to forge new international partnerships to deliver high quality crosscutting science in anticipation of future large-scale metallogenic-geothermal initiatives worldwide.